University of Derby and Brettex Site Services Limited

To produce the next generation sewage processing equipment for: Trouble-free operation , good de-watering, reasonable polymer consumption, better gas production, automatic maintenance schedules and remote monitoring.